University of the West of England Bristol And Auger Torque Europe Limited

To introduce an advanced mechanical engineering capability and develop improved cyclic and epicyclic gearboxes for use in trenching and drilling machinery.